Investigating HIV-Dendritic Cell Interactions to Understand Antigen Presentation Pathways and Immune Control Mechanisms

The ability of the immune system to control HIV infection varies significantly between HIV-1 and HIV-2. A striking feature of HIV-2 is its association with natural immune control in a substantial proportion of individuals who are infected (Guinea-Bissau cohort). These individuals are able to suppress viral replication without treatment and maintain normal life expectancy. This project seeks to uncover how differences in the interaction between these two viruses and dendritic cells (DCs) shape downstream adaptive immune responses and influence long-term viral control.

DCs are professional antigen presenting cells. They are essential for initiating and shaping adaptive immune responses by presenting antigens to T cells. The way antigens are delivered to DCs significantly impacts their processing and presentation, which can occur via human leukocyte antigen (HLA) class I or II pathways. Cross-presentation is a mechanism that enables external antigens to be presented on HLA class I molecules, leading to strong high-avidity CD8+ T cell responses. These responses are thought to play a critical role in controlling HIV-2 infection.

Previous work within the lab has shown that HIV-1 and HIV-2 exhibit distinct patterns of interaction with DCs. HIV-1 is primarily captured on the surface of DCs, whereas HIV-2 appears to evade capture and instead infects the cells directly. Preliminary findings suggest that viral proteins influence these interactions, which could determine how viral antigens are processed and presented to the immune system.

This project aims to examine how the divergent interactions between HIV-1 and HIV-2 with DCs impact antigen processing and presentation pathways, and shape the subsequent adaptive immune response. We aim to use next-generation mass-spectrometry based immunopeptidomics techniques to analyse the peptides presented by HLA class I and II molecules and trace these back to the initial interactions between HIV and DCs. Additionally, we aim to determine whether these interactions bias the T cell response by thoroughly characterising the nature and specificity of the T cell response. By exploring these mechanisms, we aim to identify pathways that promote effective immune responses, which could inform the design of therapeutic strategies or vaccines. Furthermore, studying pathogenic HIV-1 in parallel with immune-controlled HIV-2 will provide valuable insights into strategies for achieving better control of HIV-1.

This research aligns with the Medical Research Council's remit by enhancing our understanding of immune-mediated diseases, particularly in the context of infections. The findings have the potential to address global health challenges by contributing to the development of vaccines and therapies for controlling HIV infection.